DEPALMA - DEep learning PALm Mobile Authentication

Project DEPALMA aims to reasearch and develop a completely new set of methods for authenticating users to assure their cyber-security. Leveraging its recently-granted patent on spoof detection, iProov will seek to apply this patent to a new biometric, overcoming several severe technical challenges in the process. To accomplish this, iProov will apply the latest techniques in machine learning and computer vision to a context in which these have not been used before. The outcome will be a proof of principle prototype demonstrating the feasibility of this new technology, paving the way for its engineering for production and launch for use by the public.